Chemical inhibition of Pseudomonas aeruginosa ExsA

Theme: Bioscience for Health

Pseudomonas aeruginosa is a major nosociomal pathogen, and ExsA is a master virulence regulator for the pathogen during acute infections. It is therefore a candidate for the development of anti-virulence drugs, of which none are currently available for P. aeruginosa. Using a computational techniques to predict novel inhibitors which are then characterised in vivo and in vitro this project aims to find lead compounds for future drug development. Relevant investigation into the biology of the signalling cascade is also being undertaken.